University of Hertfordshire Higher Education Corporation and Coracle Online Limited KTP 24_25 R3

To develop an AI-powered educational experience, accessed online or offline, that engages users through 'in-the-moment' assessment, allowing content to be tailored as the user progresses, reflecting their learning style using direct or inferred inputs. Specifically for learners in prison, at risk-of entering the prison system or disengaged from typical education.